Neurocognitive predictors of adolescent depression: a high risk longitudinal study

Depression is a common, debilitating condition that is one of the leading causes of medical disability in the world. Most people have their first episode of depression during adolescence. There have been concerns about the safety and effectiveness of antidepressants in young people and therefore treatment for adolescent depression focuses on psychological therapies. Once experienced, depression is very likely to recur especially if onset is early. Depression in the teenage years can ?set the scene? for a lifetime: these young people are less able to fulfill their academic and training potential and a significant proportion will continue to have mental health problems in adult life. Once experienced, depression has a chronic and relapsing course with many affected individuals spending a significant proportion of their lives with depressive symptoms. Early recognition and prevention of depression in young people is therefore a priority for a healthy society. If we can prevent first episodes of depression in adolescence (rather than treating episodes when they occur) this could reduce medical and economic burden and individual suffering across a lifetime. A better understanding of the psychological processes involved in the onset of depression can help develop therapeutic strategies to prevent depression. Adolescents who have a parent with clinical depression are at especially high risk of developing depression. This group therefore deserves special consideration for early intervention and prevention initiatives and they are the focus of this proposal. This study will involve tracking a large group of adolescents at high risk of depression over a three year period to understand how depression develops in this group. It will focus on psychological factors that predict the onset of depression. The results of this study will help to develop psychological interventions to protect young people against developing depression and improve recognition of those at the greatest risk of adolescent depression. It is hoped that the results of this study will help health resources to be targeted at individuals most in need and contribute to improved health outcomes for these young people.

Technical abstract
Background
Depression is one of the leading causes of disability worldwide and the leading cause of non-fatal burden. Adolescence is a key vulnerability period for depression and first onsets often occur during this time. The prognosis of adolescent depression is poor with a significant proportion of young people continuing to have mental health problems and poor outcomes in adult life. However, the treatment options available for adolescent depression are limited: because of concerns about the safety and efficacy of antidepressants in this age group current treatments focus nearly exclusively on psychological interventions. The poor prognosis of adolescent depression means that the early identification of risk and prevention are clinical priorities. The adolescent offspring of depressed parents are at especially high risk of depression and therefore merit special consideration for early intervention and prevention programmes. Prevention of depression early in life has the potential to alter a developmental trajectory and in so doing, reduce burden and suffering across the life span. A better understanding of the processes involved in the onset of adolescent depression can help inform and refine preventive and therapeutic intervention programmes.

Method
A longitudinal high risk study of the adolescent offspring of depressed parents. The proposed study will prospectively examine this high risk group over time and identify neurocognitive predictors of the onset of adolescent depression within this group. This will allow processes that are crucial in the development of depression to be identified. Detailed clinical assessments of adolescent depression are being carried out as part of an ongoing study and will be available for use in the proposed study.

Research Objectives
This proposal will examine hypotheses about the inter-relationships between maladaptive cognitions, neurocognition and the onset of adolescent depression and identify cognitive mechanisms that predict the onset of adolescent depression.

Expected outcomes
This study will separate cognitive mechanisms that predict the onset of depression over time from those that are concomitants of current depression. This will inform and refine preventive interventions. Results of this study will facilitate the early identification of risk for adolescent depression thus helping the appropriate targeting of limited health resources to those at highest risk.